Using smart design and innovative materials to unlock new markets in offshore decommissioning for a transformational technology

Clearwell Technology is a UK based micro start-up developing Therm-X-Mill, a transformative technology for Oil and Gas well decommissioning

Therm-X-Mill is a downhole thermal pipe milling tool which creates a unique solution for the highly expensive, laborious, and delayed removal of uneconomic carbon-intensive offshore oil and gas installations. The tool fundamentally simplifies the Well Plugging and Abandonment process, the largest time and cost component of offshore decommissioning, and eliminates the requirement for a Drilling Rig and its associated services.

Performed alongside Clearwell Technology's other research and development activities this project will research and validate the feasibility of an expandable downhole tool using cutting edge materials and smart design.